University of Bath and Checkrisk Management Services Limited

To deliver an innovative Risk Profiler tool that helps organisations better understand their propensity for risk. The tool will enable companies and individuals to better understand risk and make better decisions.